STEP Aluminium

As the second most widely used structural metal in the world, after steel, Al-alloys have a low density (3 times lighter than steel), high corrosion resistance and a good combination of physical and mechanical properties. In terms of specific strength (strength/density), Al-alloys outperform conventional steels and match the performance of advanced high strength steels (AHSS) developed in recent years. This makes Al alloys particularly attractive for applications in the transport industry. The demand for aluminium products has increased 30-fold since 1950 and this exceptional growth is predicted to continue well into the first half of the 21st century. However, there is both good and bad news about aluminium. The bad news is that aluminium production uses 3.5% of global electricity and causes 1% of global CO2 emissions resulting in a large negative impact on our environment; and the good news is that aluminium is in principle infinitely recyclable and its recycling requires only 5% of the energy required for primary metal production. In addition, since 1908 we have cumulatively produced over 1 billion tonnes of aluminium, and more than 75% of this aluminium still exists as accessible stock in our society. Such metal stock will become our energy "bank" and a rich resource for meeting our future needs. Our long term vision is "full aluminium circulation", in which the global demand for aluminium is met by a full circulation of secondary aluminium (with only limited addition of primary aluminium each year) through reduced usage, reuse, remanufacture, closed-loop recycling and effective recovery and refining of secondary aluminium. Under this shared vision, BCAST (a global leader in light metal research) and Constellium (a global leader in aluminium lightweight structure supply) have established a strategic research partnership for developing high performance Al-alloys and their applications in lightweight vehicle constructions, with research projects covering a wide range of technology readiness levels.

Under the shared vision for full metal circulation, BCAST and Constellium have identified the shared research challenges and co-created a coherent fundamental research programme on STEP (STrain Enhanced Precipitation) Al-alloys to complement the existing applied research activities. This programme aims to strengthen the existing, strategic research partnership between Constellium and BCAST through successful execution of a co-created STEP Al research programme, which will accelerate academic research impact on business, balance capability between fundamental and applied research, and will build and consolidate the UK's internationally leading position in aluminium research. In the STEP Al programme, we will develop a new generation of high performance Al-alloys with ultra-high strength (twice the strength of their conventional counterparts), good ductility, high crashworthiness and high thermal conductivity; we will develop a novel direct chill (DC) casting process and thermomechanical processing procedures to realise the full potential of STEP Al-alloys; we will deliver new insights into the precise precipitation mechanisms and the solute-dislocation-precipitate interactions to underpin both materials and processing technology development; and we will also develop a holistic approach to the design of lightweight automotive structures to demonstrate the full potential of our research outcomes. Successful execution of the STEP Al programme will deliver significant advances in nucleation science, physical metallurgy, advanced alloy development, materials processing technologies and holistic engineering design. These will in turn have profound impact on UK productivity, the overall UK economy and our environment.

Potential impact
Academic impact:
Our major scientific deliverables include in situ control of solidification morphology, exact mechanisms of precipitation, extended understanding of solute-dislocation-precipitate interactions and the pioneering concept of manufacturing-induced materials properties. These represent major advances in nucleation science, physical metallurgy and high performance alloy development, and will have a significant impact on these academic research communities. In addition, academic impact on the wider scientific research community will also be significant. Nucleation is a widespread phenomenon in nature and technology. Condensation, evaporation, crystal growth, chemical processing and drug delivery are but a few of the processes in which nucleation plays a prominent role. Our research outcomes will be directly or indirectly applicable to these wider scientific and technological research fields.
Technological impact:
The key technological deliverables include a new generation of ultra-high strength aluminium alloys with a step change in performance, a novel DC casting process for high quality Al feedstock, an innovative thermomechanical processing technology and a holistic lightweight design approach to deliver significant weight reduction. In addition to Constellium, the initial technological impact will be in the UK automotive industry and its supply chain and then the wider transportation industry. For the first time they will have direct access to affordable higher performance lightweight components. The STEP Al programme will provide a shortened lead time from technology concept to industrial production, advanced manufacturing technologies, higher performance recycling-friendly advanced metallic materials with reduced cost and improved sustainability.
Environmental impact:
The potential environmental impact from the STEP Al programme is profound as the research and industrial application outputs will have a dramatic influence on curbing the carbon emissions from the UK and global automotive fleet. Take the automotive crash management systems (CMSs) as an example to illustrate such benefits. The UK has 31M cars on the road with an average fuel consumption of 40miles/gallon, and an average mileage of 10k miles/year. It is generally accepted that every 100kg weight reduction leads to 10g/km CO2 reduction and 4% improved fuel efficiency. The weight of a CMS is 10kg for steel and 4.5kg for high strength HSA6 Al. If all the UK's cars had a STEP Al CMS to replace the steel CMS, we would save 3M tonnes of CO2 pa, 86M litres of fuel pa and £103M pa (assuming £1.2/litre). Extended use of STEP Al-alloy in other automotive systems will lead to a much more significant impact on both the UK and the global environment.
Economic impact
The HSA6 high strength Al-alloys developed by Constellium and BCAST have helped Constellium to double its automotive business over the last 5 years, and the STEP Al-alloys will play a pivotal role to achieve Constellium's ambition to double it again over the next 5 years (from £1billion to £2billion pa). As a major strategy for growth, Constellium is setting up manufacturing facilities in the UK, which will create 500 new jobs and will deliver £100M economic benefit per year to the UK. In addition, extensive application of the STEP Al-alloys to lightweight vehicle structures will provide significant competitive advantages to both the UK based automotive OEMs and their supply chains in the global market, leading to improved UK productivity and increased export. The expected overall economic impact will be thousands of new jobs and billions of pounds in the next 10 years.

Societal Impact
The ultimate benefit to society as a whole will be improved quality of life. Society will ultimately benefit from improved air quality through reduced pollution related health problems, increased job opportunities, cleaner and more efficient transport systems, and an improved national economy.